SAFE Evidence Generation Project

In-patient falls at hospitals are a massive concern for both the NHS and for patients. It is estimated that a typical 800-bed acute hospital experiences approximately 1,500 in-patient fall events annually. Rinicare has developed the SAFE system, which uses a non-invasive thermal sensor and a proprietary AI algorithm to automatically and almost instantaneously identify the position of a patient in and around a hospital bed. It allows patient activity to be monitored discretely and remotely, and it provides early warning to a caregiver when the patient enters a position of potential risk to the patient.

In this project, Rinicare will deliver a comprehensive trial collecting evidence of the impact the SAFE system has in a hospital ward; from preventing patients falls to reducing the number of days a patient has to stay in hospital due to fall accidents. The analyses will also include cost-benefits and other measures to show how the SAFE system can help the NHS deliver even better service and quality of care to at-risk patients.